What organisational features give cryptomarkets resilience to internal and external threats?

The research will examine the phenomenon of cryptomarkets, illicit markets mediated by encrypted internet networks that allow users to anonymously purchase drugs, weapons and cyber-tools using digital currencies. The aim is to improve understanding of how cryptomarket actors achieve resilience against threats. A mixed methods approach will be used that examines pre-existing data from cryptomarkets using web-crawling software by current academics within the field. The resilience of markets will be examined at three separate levels, the micro-level of individual users (behavioural choices), the macro-level of market domains and the differences in market architecture (organisational choices), and the environmental features that help or hinder the resilience of markets. There will be a focus on the trade of illegal drugs, as this group has been the focus of much of the cryptomarket literature.